A Comprehensive Testing of Biochar-Enriched Building Materials

EcoTech Projects is thrilled to share an exciting initiative that underscores our commitment to sustainable construction practices: the testing of biochar-enriched building materials. As a company dedicated to producing cost-effective biochar for public accessibility, we believe this endeavour has the potential to transform the construction industry, aligning with environmental goals and fostering a more sustainable future.

Biochar, derived from renewable biomass, is a valuable ally in the fight against climate change, serving as a carbon sink and mitigating environmental degradation. By incorporating biochar into materials like bricks, cement, concrete, plaster, slabs, and kerbs, we aim to create products that not only meet but exceed the performance standards of traditional materials. These enhancements include improved insulation, heightened fire resistance, and increased durability, ensuring that structures are not only environmentally friendly but also built to endure.

However, to fully realize these benefits and guarantee the safety and reliability of biochar-enriched materials, comprehensive testing is imperative. We need support to conduct rigorous tests assessing factors such as compressive strength, water absorption, and resistance to environmental conditions. This data will not only validate performance improvements but will also address any challenges tied to the widespread adoption of biochar in construction.

This testing can play a pivotal role in advancing sustainable construction practices and making biochar-enriched building materials economically viable for a broad audience. As we focus on producing biochar inexpensively, this support will empower us to delve into research and development, ensuring that the advantages of biochar reach individuals, homeowners, and large-scale construction projects alike.

We invite you to join us on this journey towards a more sustainable future. Your support is not just an investment in our company but a commitment to environmental stewardship and the promotion of innovative solutions in the construction industry. Together, we can build a world where construction is both environmentally conscious and economically feasible.